University of Salford And Freeclaim Services Limited

To develop and operationalise e-Law services and revolutionise solicitor/client communications, to increase market share, efficiencies, and enhanced service delivery.